Dissecting mechanisms of plant innate immunity to insect pests

Insect herbivores cause significant losses to crop production either by direct damage or through the transmission of plant pathogens. Remarkably, more than 80% of the insect species are regarded as specialists with less than 10% feeding on plants in more than 3 families. Thus, most plants are resistant to most insect herbivores.

The Hogenhout laboratory has identified virulence proteins (effectors) from insect-transmitted bacteria that modulate plant defenses to insect herbivory. Transgenic plants that produce these effectors become extremely susceptible to insect species. In addition, the transgenic plants are colonized by insect herbivores that normally die on these plants. Thus, the effectors are likely to interfere with plant immune responses that regulate basal plant resistance to the majority of insect species.

The student will investigate the interactions of effectors with specific plant transcription factors that have a potential role in regulating plant innate immunity to insect pests. The student will work with an interdisciplinary team of researchers, and as such, will have the opportunity to develop expertise in plant genetics, plant development and immunity, plant-pathogen and plant-insect interactions, and molecular and biochemical analyses of protein-protein interactions.